Improved Detection of Gravitational Waves using Silicon Nitride Thin Films Under Cryogenic Conditions.

The research in the project will be completed through a series of experiments
with silicon nitride to design Bragg reflectors through dispersion techniques
(such as atomic layer disposition and physical vapor disposition) traditionally
used to create thin films. Experimental techniques such as scanning electron
microscopy (SEM) and atomic force microscopy (AFM) will be used to help
produce the films and study their quality. Programs may be used to simulate
the mirror coatings and their capabilities before being fully produced.
This research will draw information from books, articles and experimental data
produced in a laboratory, such as in gravitational waves, thin films and material
science.